fleece recyclate

Rhino is seeking help to turn an agricultural waste product in to a commercially viable, recyclable bi-product of sustainable farming. To do this it is seeking help from experts within the academic community capable of providing materials processing expertise.